Fingley World: Interactive Storytelling, Mindfulness and Environmental Awareness Platform for Children

**Fingley World:** **Interactive Storytelling, Mindfulness and Environmental Awareness Platform for Children** is an innovative digital platform designed to educate and engage children in mindfulness and sustainable practices through immersive storytelling and interactive experiences for children aged 5-12\. The platform features a series of interactive storybooks, mini-games, and environmental challenges, all centred around Fingley World and its endearing characters, Dodl and Dottie.

**Interactive Storytelling**: The platform offers interactive digital storybooks where children can join Dodl, Dottie, and other Fingley characters on adventures that teach mindfulness, kindness, and environmental stewardship. Each story is designed to be engaging and educational, with interactive elements that allow children to participate in the narrative.

**Mindfulness Games**: A series of games teach children mindfulness techniques, such as breathing exercises, guided visualizations, and emotional regulation strategies. These games make mindfulness practice fun and accessible, helping children develop important emotional skills.

**Environmental Challenges**: Engaging activities allow children to learn about recycling, conserving energy, and protecting wildlife. These challenges encourage practical and actionable learning about sustainability, fostering a sense of responsibility and care for the environment.

**Augmented Reality (AR) Experiences**: AR technology is used to bring the magic of Fingley World into children's homes and classrooms. This feature enhances interactive learning by allowing children to plant virtual gardens, clean up virtual beaches, and more.

**Community Engagement**: Safe, moderated online forums where children can share their experiences, participate in challenges, and learn from each other about mindfulness and environmental practices. This community aspect promotes positive social interactions and shared learning experiences.

What makes this project truly innovative is its holistic approach to education and engagement. By combining beloved characters and rich storytelling with cutting-edge technology and interactive learning, the platform offers a unique and immersive experience. The integration of AR technology and mindfulness practices into a single platform is particularly groundbreaking, providing children with tools to manage their emotions and understand their impact on the environment. Additionally, the platform's focus on community building and practical learning ensures that the lessons extend beyond the digital space, encouraging real-world application and long-term behavioural change.

The project is designed for scalability and long-term impact. Future plans include licensing for animation/TV series, games, and merchandise, with active promotion at key industry events such as Brand Licensing Europe (BLE). This approach ensures continuous growth, broader reach, and sustained engagement with children and their families, securing the project's place in the market and its ongoing relevance.